Novel Layup Optimisation Methods in Design and Manufacture of Advanced Fibre-reinforced Laminated Composites

Novel Layup Optimisation Methods in Design and Manufacture of Advanced Fibre-reinforced Laminated Composites